Teesside University and Direct Line Supplies Limited

To carry out holistic digitisation of all the operational and decision-making processes through the application of an artificial Intelligence and a data science framework to create a Digital Twin. This will enable evidence-based intelligence; enhanced management decision making across all functions.